Propelling the shift toward the future of circular, safe and sustainable packaging and single use device ecoDesigned solutions through healthcare environments (ENKORE)

The healthcare sector is hindered by several barriers that hamper the application of circular economy principles (e.g. the safety restrictions of the domain limit the use of recycled materials due to the need of materials biocompatibility, and safety in products to be used in the human body). Led by a multidisciplinary consortium of 39 partners (plus 13 industry affiliates) from 15 EU countries plus UK and USA, ENKORE aim to tackle challenges and develop an ecoDesign framework that supports the development of safe and environmental compliant devices eco-responsible packaging, which minimize the environmental impact, reduce the carbon footprint, and maximize the use and preservation of resources. The main goal is to connect the design of the medical devices packages with the end-of-life stage, thus the technologies that support circularity are taken into account at the medical device conception stage. ENKORE framework will be validated in 5 Reference Use Cases (RUCs), led by 5 different health regions that bring HPCs and policy maker, 3 large EU hospitals and the reference network for European Regional and Local Health Authorities (EUREGHA). The project developments and RUCs are supported by several associations and NGOs, a packaging manufacturer and a group of SMEs and researchers, specialists in circularity, LCA, social sciences, environment, circularity, and materials. The validation of the framework shall provide evidence to work with policymakers, creating new or revised standards and create tangible/quantitative evidence. Policy making and regulatory engagement will be strongly performed. The methods and tools comprise Environmental and Social Life Cycle Assessment (ELCA/SLCA), Circularity Calculator (CC) and Digital Product Passport (DPP) approaches, which could be adapted during the second stage of the proposal.